University of Surrey and Clearswift Limited

To create an updated set of products benefiting from a new hybrid human-machine approach to DLP deployment, aimed at minimizing human intervention during initial product deployment by learning from user behaviors to infer document classification